Overshoots for Non-Equilibrium Attractors and Return Tipping

Normally crossing a tipping threshold is thought of as a point of no return. However, recent research in the dynamics of forced nonlinear systems tells us that an intervention that reverses the forcing quickly can actually prevent a system from tipping. This is called a "safe overshoot". While previous work has shown how safe overshoots could prevent the collapse of the monsoon season in India, this work has been built on since by many researchers. Most research to date has been limited to the study of equilibria. However, even low-dimensional dynamical models of real-world systems can have a variety of attractors. These attractors may include internal variability (chaos) or they may have the simpler geometry of a limit cycle.
The first part of the project will be to undertake a mathematical investigation of overshoots to non-equilibrium attractors using tools from nonautonomous dynamical systems, bifurcation and ergodic theory. This research will give practical insights into real-world systems, including but not limited to biology, finance, epidemiology and ecology.
The second part of the project will be to investigate the phenomenon of return tipping. If a system is identified to be slowly approaching a tipping threshold then one might want to reverse the parameter forcing as quickly as possible. This is done with the objective of moving the system as far as possible from the perceived danger. However, in some rare scenarios forcing the system too quickly can still lead to tipping on the return. Therefore, more care needs to be taken when trying to prevent tipping as it is possible for a fast reversal to instead help promote tipping.